Hazardous Sanitation Labour: Connecting the Past, Present and Future of Manual Scavenging in Bangladesh

Though declared illegal, manual scavenging persists in Bangladesh and across South Asia as a form of 'caste-based slavery' (IDSN 2014) that has simply 'adapted with modernisation' (Centre for Equity Studies 2019). In addition to low, irregular pay and little to no social protection, the men, women and children involved in this work risk frequent injury (gashes/cuts, breakages, back and neck problems), illness (vision and hearing impairments, skin, respiratory, parasitic and vector-borne diseases) and death (World Bank 2019). Since 2014, an estimated 156 people have died in septic tanks in Bangladesh (BILs 2019), while in India one person dies every five days emptying septic tanks and sewers (Government of India 2020). Whilst the Sustainable Development Goals call for decent work and the protection of public and environmental health for all, manual scavengers (whose global numbers are unknown) remain a vital, overlooked workforce in urban systems. Stigma and discrimination means that they remain largely unseen and unheard by planners, politicians and wider society (Singh 2014; Prasad and Ray 2019). In Bangladesh, a country where 'dirty work' (nongra kaj in Bengali) persists yet is poorly understood, manual scavenging is undertaken predominantly by self-defined Harijans ('children of God'), low-caste, religious and ethnic minorities living in dense segregated colonies, a legacy of British colonial rule (1858-1947), labour migration and subjugation (Sultana and Subedi 2016). Whilst mechanisation of the sanitation sector in Bangladesh seeks to eliminate manual scavenging, in reality, those involved in 'dirty work' are often unable to benefit from shifting employment arrangements (Zaqout et al 2020; Cawood et al 2021).

This project, the first of its kind, places the spotlight firmly onto this neglected urban workforce, to highlight potential pathways to improved or alternative work. In doing so, the project makes a significant and original contribution to knowledge, building conceptual, methodological, empirical and impact-related innovation into its very design. Conceptually, the project draws together disparate literature and expertise from urban studies, development, geography, history and public health engineering, to connect the past, present and future of manual scavenging in Bangladesh by examining five key, understudied themes - identity (age, gender, caste, ethnicity and religion), migration, place of residence, techno-legal change and socio-economic mobility - situated within broader understandings of colonialism and the reproduction of caste. Methodologically, the project utilises a case study approach with a mixed qualitative toolkit, including secondary, archival research and Key Informant Interviews (KIIs) across Bangladesh, India and Pakistan - countries where manual scavenging remains a caste-based occupation, and where British colonial rule (1858-1947) had potentially significant implications for the administration and legacy of 'dirty work'. Bangladesh is used as an 'illustrative case' (Flyvbjerg 2006) for Participatory Action Research (PAR) involving oral life histories with portraits, focus groups and impact activities with Harijan youth and community leaders to address a dearth of empirical knowledge on this topic. In deploying these methods, the project also advances tools and techniques on working with rather than on marginalised groups in urban systems. Innovations in conceptual framing, methods (combining archival research with PAR) and impact, including the establishment of internal and external 'learning and sharing' advisory groups, emerge from my unique position and positionality as a social scientist who has worked with and within interdisciplinary teams, and strong, established networks with policy advocates, activists and practitioners. These configurations place me in an excellent position to coordinate world-leading academic research with a direct line to policy and practice.